"The word "Bolshevik" does not need to be translated anywhere in the world": interpretations of communism among Turks, 1917-1929

This study intends to investigate attempts to adopt and adapt communism by Turkish political actors, and how this informed their relationship to the international communist movement, the Turkish nationalist movement, and the early Turkish Republic. I will argue that the word "Bolshevik" did in fact need to be translated across the world, and in practice it meant many different things to many different people. The Communist Party of Turkey (TKP) will be at the centre of this study, but it was by no means a homogenous organisation. It came about from the uniting of three main strands, located in Istanbul, Anatolia, and the Russian caucasus. This study will examine the different political influences on these tendencies, both from international communist movements
(especially in France, Germany, and the Russian Empire) and ideas from the broader political environment in Turkey: namely republicanism, Islamism, and pan-Turkism.